A Pilot Historical Thesaurus of Scots

This project will create a pilot Historical Thesaurus of Scots (HTS), covering the Scots language from the earliest records to the present day. This will be a new resource created out of an existing digital resource, the online Dictionary of the Scots Language (DSL), which was developed with AHRB funding in 2001-4. The HTS will be the first historical thesaurus of Scots and will be planned as a digital resource from the outset. This pilot project will act as proof of concept for a future larger bid for the HTS and will address the following questions: how can the current DSL data be queried and restructured to create a basis for the HTS; what are the essential components for each entry in the HTS and what is the optimal markup scheme; what type of search facilities will the HTS require; how can other complex linguistic datasets, such as the Historical Thesaurus of English, assist the compilation of the HTS and how may these be linked into its eventual output; how can the pilot HTS website incorporate multimedia and user-generated content to create a dynamic and innovative resource?

The pilot project is planned to last fifteen months, starting in January 2014. It will focus on selected subject domains which are rich in Scots vocabulary-such as sports and games, food, and weather-in order to produce a working subset of the planned thesaurus which will be made available online by the end of the project.

Potential impact
The full impact of this research will be felt in the creation of the complete Historical Thesaurus of Scots (HTS), for which the pilot phase will provide a model. The HTS will be of benefit and interest to the following groups of users:

1) academic researchers whose work incorporates historical linguistics, lexicography, or Scottish cultural and social history, from whom the HTS is a potential research tool

2) computational lexicographers and linguists interested in the underlying methodology for the HTS, both in terms of compilation and output

3) universities for whom the HTS will provide a new teaching resource for the history of the Scots language and Scottish culture

4) Scottish cultural institutions such as museums and galleries whose collections relate to the content of the HTS, for example in terms of the social history or material culture of Lowland Scotland

5) professional lexicographers working on new or existing Scots language resources, for whom the HTS will provide new ways to analyse the content of the DSL

6) translators and creative writers working in Scots, or writers using Scottish themes or settings in their works, whether contemporary or historical

7) the general public who will be encouraged to contribute to the content of the Thesaurus and informed of progress through the project blog

8) schools who will be provided with sample teaching material based on the vocabulary of selected subject domains, such as weather and sports and games

In addition, the experience which the project team and project partner will derive from the pilot will also inform future planned collaborative projects, such as the creation of a lexicographic Research Network for Scotland.